Stability and convergence properties of forced Lur'e system

The aim of the research project is to link control theory to more traditional areas of applied mathematics by analysing forced dynamics on the basis of recent control theoretic methods (such as input-to-state stability theory, incremental stability properties, forced contractive systems), and thereby introducing new methodology into applied dynamical systems. Applications to models arising in population dynamics will form an integral part of the project. The latter will require the use of methods from the theory of positive dynamical systems. The project will encompass discrete-time as well as continuous time models. Initially, attention will focus on finite-dimensional systems, but it is anticipated to include certain infinite-dimensional models in the investigations during the second half of the project.